Molecular mechanisms regulating folicle growth in cattle

Technical abstract
Granulosa cell differentiation is a critical component of the process of follicle selection through which one or a few follicles are selected to become ovulatory during an oestrous/menstrual cycle. Ovarian and systemic changes associated with the process of selection in monovular farm species have been characterized in detail and have been likened to those occurring in humans. Specific ovarian molecules and genes involved in the selection process have been identified in vivo. A granulosa cell phenotype comparable to that occurring in selected follicles can be induced in vitro by treating immature granulosa cells with FSH and IGF-1. We will investigate the molecular mechanisms regulating granulose cell differentiation focusing on specifoc intracellular signaling pathways and the role of miRNAs.